An Automated Pull-in and Lock-Off System for Offshore Wind Farm Cable Installation

This project considers a novel device for the automated pull-in and lock-off of medium and high voltage subsea

cables during offshore wind farm installation. The mechanical lock-off system aims to decrease the

dependency of operations on viable weather windows for personnel transfer by automating the cable clamping

process inside each turbine support structure. The risks associated with time delays will be minimised, as will

those relating to personnel transfer between vessels and turbine supports structures during weather windows

with marginal sea states.